Mobile Arts for Peace (MAP): Informing the National Curriculum and Youth Policy for Peacebuilding in Kyrgyzstan, Rwanda, Indonesia and Nepal

MAP aims to provide a comparative approach on the use of interdisciplinary arts-based practices for peacebuilding in Kyrgyzstan, Rwanda, Indonesia and Nepal. MAP has the overall goals of first, influencing curricula and approaches to working with in- and out-of-school youth and second, creating structures and modes of communication between youth and policymakers from the local to global. Each country has different histories and approaches to peacebuilding, yet all four have a rich tradition of using cultural forms for dialogue. The selection of the four countries will enable us to explore how pathways to peace may be shaped by diverse political, cultural, religious and linguistic factors, as well as the crosscutting issues of gender and intersecting inequalities, environments and the exclusion of children and youth from policymaking processes.

MAP will operate across three core components: a) project design and delivery; b) research; and c) arts-based practice that run throughout three strands of activities. Strand One will involve scoping visits, literature reviews, community mapping and training of adult and child/youth facilitators in arts-based methods for dialogue and research. During Strand Two, up to 3 small grants of £5,000 will be awarded in each of the four countries for child/youth and adult MAP trainers to work alongside CSOs to develop projects that address local issues that may incorporate (but are not limited to): child rights-based decision-making; child protection and peacebuilding. Up to 2 grants of £29,500 in each of the four countries for youth to work alongside policy-focused organisations to explore arts-based communication structures. Up to 4 large grants of £100,000 in each of the four countries for researchers of any level and partnering organisations to design and deliver effective monitoring, evaluation and impact delivery alongside the small and mid-size grant awardees. One additional large grant of £100,000 will be awarded in the final two years of the project to synthesize findings, drawing out similarities and divergences across the four countries and to consider questions of scalability and transferability, in order to inform youth policy at an international level. Strand Three will involve the coordination of community-based dialogue groups and MAP Clubs to inform policy and establish communication structures alongside synthesis and dissemination. The project will be working alongside cultural organisations, youth-serving CSOs, conflict and peace building CSOs, government institutions and ministries, higher education institutions, conflict management, and psychosocial wellbeing organisations. In this way, the project promises diverse impact at local, national and international levels.

We will explore the following questions:

1. How can different art forms be used to co-design, deliver and evaluate peacebuilding curricula and other approaches for working with children and youth to address local conflict issues?
2. How might cultural forms be used for dialogue with and between children and youth, educators and policy makers to advance peacebuilding through a local and indigenous approach?
3. How might psychosocial support, including local healing practices, be better integrated within peacebuilding approaches by using the arts to promote the wellbeing of children and youth, especially
those from marginalised groups?
4. How can cultural forms be incorporated into child- and youth-led participatory action research methodologies and adapted for the purposes of the design, undertaking and delivery of interdisciplinary
projects in diverse social, political and cultural contexts?
5. How might these cultural forms be used to create alternative spaces and communication structures for peacebuilding approaches and curricula development to inform local, national and international approaches to peacebuilding.

Potential impact
This project will provide a series of activities for learning from one another, relationship building and Network Plus project planning (webinar, project team meeting, symposium) alongside the development of an infrastructure mindful of translation challenges to ensure the successful co-production of the project through ongoing communication and dissemination of information (website, meetings with central research team, international advisory board meeting). Translation software and services will enable equitable inputs and outputs from our beneficiaries and ensure wider dissemination of the academic and non-academic research outputs across the project. We aim to include the primary beneficiaries and stakeholders at every stage of the process. Primary beneficiaries include: young people, educators, heads of schools, religious leaders, cultural artists, government officials such as the Minister of Education, Minister of Youth, Minister of Culture; academics and researchers, NGOs, CSOs, cultural organisations and other projects or organisations focused on peacebuilding initiatives serving marginalised young people.

Project activities will enable equitable co-production and provide opportunities to explore the varied routes to influence policy and the national curriculum through arts-based practices of peacebuilding. The network will further enable the design and delivery of evidence-based monitoring and evaluation using an arts-based methodology to engage varied levels of society (local, national, international). Due to these noted activities, the beneficiaries will experience improved partnerships and communication systems for South-South and North-South knowledge exchange. Also, the integration of the beneficiaries and stakeholders across the project will build capacity (ex: young people serving on the international advisory board and engaging youth researchers) and align project needs with project outputs through the co-design of the project.

Some of the direct benefits of facilitating communication include the opportunity to integrate young people in policy-making processes to magnify their own agendas and to establish direct links of engagement and access. The focus on youth policy will be core to each scoping visit, where we will be working alongside UNESCO representatives in Kyrgyzstan, Rwanda, Indonesia and Nepal. Baseline activities (scoping visit, cultural artist workshop, training of trainers, youth camp) will provide an opportunity for educators to expand their access to curricula and teaching and learning approaches across post-conflict contexts. Cultural Artists will benefit from the exploration and analysis of how varied arts-based approaches can be used to create dialogue. CSO and NGO workers will benefit from engaging with a wide network of young people, government officials and policy makers to explore synergies between MAP and the aims and objectives of related peacebuilding projects. UNESCO and policy making bodies will benefit from the trialling of arts-based methods of monitoring and evaluation.

Participatory Action Research will be a core component of the programme. MAP Network Plus will provide the platform to foster capacity building for children and youth, adult educators and cultural artists who will then design, research and evaluate their own projects to prevent conflict, building sustainable and inclusive peace. The research will contribute to new insights about how embodied, local and indigenous knowledges may inform the peaceful transformation of conflict. All beneficiaries will benefit from materials that are created from the MAP activities and the wider MAP network; potentially leading to future funding and research opportunities.